The Dearman Engine Market: Proof of Market in India

Up to 20% of the diesel consumed by a refrigerated truck is used for refrigeration, causing
CO2 emissions of up to 50 tonnes per year per truck for cooling alone. Diesel powered truck
refrigeration also emits emissions including NOx.
If cold chains continue to grow on a business-as-usual model in the developed world alone
(10% year on year), the air pollution, health, climate and financial impacts would be
enormous. But if developing countries follow the same carbon and diesel intensive model,
multiplied by their own population and economic growth; the impact on air, health, climate as
well as financial damage, will be unmanageable. It is vital they do not follow the path taken
by developed economies.
In India, cold chain investment is expected to total up to $10 billion over the next five years.
Non-grocery industries built on cold chains such as chilled pharmaceuticals and convenience
food are also growing rapidly; 15% and 34% pa respectively.
A new and sustainable cold chain for refrigerated storage and transport is seen as an
imperative. Liquid air technologies have the potential to create a market which provides a
clean solution.
The Dearman Engine Company is harnessing liquid air to deliver cleaner (zero emission) and
cheaper transport refrigeration. A Dearman engine refrigeration system will be fitted in a
commercial vehicle for demonstration in 2014, moving to field trials and low volume
manufacture by 2015.
Through grants and tax relief, the Indian Government has designated the cold chain a 'sunrise
sector'. This presents a major commercial opportunity for the Dearman engine; also delivering
economic, environmental and societal impact.
This project has 4 core stages:
1. Research - market analysis, development of the business case and identification
routes/barriers to market and commercialisation
2. Market discussion - including hosting a cold chain seminar in Chennai, India
3. Reporting and roadmap for delivery
4. Dissemination and engagement